Numerical Analysis of Neural Differential Equations

Neural Differential Equations are a recently proposed model class in scientific modelling and machine learning.
Neural Differential Equations are defined by setting the vector field terms of a differential equation to be neural
networks. This construction presents many interesting benefits over discrete-time models, such as adaptive inference
and memory-efficient training.
Indeed, many discrete machine learning algorithms are actually discretisations of differential equations. These
include residual networks, recurrent networks and momentum residual networks. This observation allows for the
numerical analysis of differential equations to be applied to machine learning algorithms.
There are many open topics in Neural Differential Equations that this project can investigate. One topic is
computationally-efficient model training via reversible numerical architectures. Specifically, algebraically reversible
numerical methods can be constructed that allow for memory-efficient and gradient-accurate model training. Previous
reversible methods have suffered from poor numerical stability; this project aims to tackle this problem.
Neural Differential Equation models trained with reversible methods have the distinct advantage over alternative
training methods by achieving both memory-efficiency and exact gradient calculation. Alternative methods can only
achieve one of these two benefits. Many applications therefore exist for reversible methods, especially in problems
where the memory-cost of alternative methods can become prohibitively high. For example, Continuous Normalising
Flows (CNFs) and Neural Partial Differential Equations (PDEs).